Impact of peripheral inflammation on cerebrovascular disease

The blood supply to the brain provides essential oxygen and nutrients to support brain function. During stroke the blood supply to the brain may be reduced or blocked. This causes nerve cells in the brain to die, which can be fatal for the patient or leave them severely disabled. Although some treatments are available for stroke, these are not suitable for all patients and not always widely effective. We need therefore to understand more about why stroke occurs and what causes the brain cells to die so that new treatments can be developed.

Inflammation is the response of the body to fight infection, but it can also lead to a variety of diseases, such as arthritis and asthma. The inflammation that occurs outside the brain, for example in a blood vessel, can contribute to the development of conditions such as stroke and make the patient much worse. Therefore in this proposal our aim is to understand how inflammation and infection outside the brain affect events within the brain. To do this we will study animals that develop disease of their blood vessels in much the same way that many humans do, to see if this causes strokes and, if so, how. The studies should help us to identify better animal models of human stroke in which to test new treatments. We also aim to discover substances within the blood or brain that can predict the occurrence of brain diseases such as stroke, so that patients can be treated early.

Technical abstract
The problem:
Inflammation is increasingly recognised as a key contributor to diverse diseases including cancer, diabetes, atherosclerosis and CNS disorders, such as Alzheimer?s and Parkinson?s disease. A growing literature also suggests that peripheral inflammation can induce cardiovascular and cerebrovascular disease, and profoundly influences outcome. Our recent studies have begun to elucidate how experimental cerebral ischaemia (CI) causes peripheral inflammatory changes, and how systemic inflammation influences outcome from CI.
Overall aim and hypotheses:
The overall aim of this project is to identify the mechanisms and mediators through which different forms of peripheral inflammation influence CI, and to identify potential treatments and biomarkers of disease incidence and severity of outcome. Our hypothesis is that, while CI is a disorder of neurological consequences, its origin is largely systemic and as such it should be treated as a vascular disorder, comparable to coronary or other vascular diseases.
Specific objectives are to:
1. Determine the mechanisms by which (a) experimental CI induces a peripheral inflammatory response, and (b) how this acute peripheral inflammation then influences the response to CI.
2. Test the hypothesis that chronic vascular inflammation causes cerebrovascular pathology and/or CI in (a) the absence or (b) the presence of an acute peripheral inflammatory event.
3. Determine (a) the impact of chronic vascular inflammation on responses to CI, and (b) the mechanisms underlying effects of inflammation on cerebrovascular pathology.
4. Identify new biomarkers for the risk of CI and the severity of outcome.
Expected outcomes:
We expect that this programme would:
i. Identify mechanisms through which peripheral inflammation influences cerebrovascular (and potentially other vascular) disease and hence identify targets for therapeutic intervention.
ii. Establish more clinically relevant animal models of disease.
iii. Identify biomarkers of disease and potential outcome in animals that we could subsequently test in patients.
These studies are designed to parallel our ongoing clinical research on the systemic drivers of CI, their role in clinical outcome and validation of potential treatments.